Demonstrating an innovative hybrid hydrogen and electric powertrain with a novel metal hydride based thermal management system for NRMM.

A consortium consisting of leading academia-(LSBU), technology developers-(HydroStar), and industrial first-movers-(KKB), will deliver this ARMD4 project.

The consortium will build/showcase a hybrid powertrain utilising both hydrogen and electric technology. The core innovation is a novel thermal management system that utilises waste heat from the battery and fuel-cell to activate the metal-hydride hydrogen storage technology. This system tackles several contemporary limitations associated with state-of-the-art zero-emission powertrains. Particularly thermal management of the battery.

HydroStar will then lead the exploration of exploitation opportunities and engage with major industry stakeholders whilst LSBU will lead academic outreach and dissemination activities.